Developing probabilistic precipitation datasets for high mountain regions in a changing climate

This project will build on existing methods to obtain multiple realisations of plausible precipitation fields and thus probabilistic uncertainty estimates for contrasting high mountain regions (e.g. Alps/Rockies and Himalaya/Andes). They will develop skills in statistical modelling of precipitation, numerical modelling of snow, glaciers and hydrology, and analysis of local observations, remote sensing, meteorological reanalyses and climate models. They will gain advanced skills in programming, parameter estimation, optimisation algorithms and sensitivity/uncertainty analysis.